Innovation Voucher DHA 2012

Daniel Hurd Associates, an award winning practice based in Birmingham’s Jewellery Quarter, is to receive grant funding through Wolverhampton University to aid in the implementation of an in-house Building Information Modelling System.The money will allow the practice, which specialises in a range of projects from conservation and ecclesiastical to care homes and residential schemes, to work with a BIM specialist over a period of time. The outcome of which will be to define specialist workflows and protocols which will be set up in comparison with previous methods and software used by the design team. Through this comparison, which will be run on a live project, the practice will be able to identify where the system can provide savings in time and resources and increase efficiency and productivity; benefits which will be passed on to the client.